Project Spark

The Spark Monitoring platform enables electric vehicles to be better utilised using algorithms to give true battery range and report this in real time for fleets of taxis and courier services.